Inequality in labor markets

I aim to produce research that contributes to the literature and the public policy debate related to wage discrimination. In particular, I am interested in studying the role of bargaining in wage-setting relationships.